An auto-ethnographical, duo-methods approach to exploring the experiences of three counsellors working with three female teenage trauma victims

An auto-ethnographical, duo-methods approach to
exploring the experiences of three counsellors working with
three female teenage trauma victims who display autistic
symptoms.
This duo-methods study will investigate the impact of
trauma on girls displaying autistic symptoms by exploring
the narratives of fellow children counsellors and CAMHS
practitioners through semi-structured interviews whilst
reflecting on my past and present experiences from an
auto-ethnographical stance.
The study aimed to Explore the experiences of three
counsellors working with three female teenage trauma
victims who showed autistic symptoms. The study's
objectives were to use written and oral data to investigate
the impact of trauma on girls presenting as autistic.
Consider the impact of economic background and identify if
the elimination of ECM in England has been detrimental to
this cohort of people.
The methods used in the auto-ethnological part of the
research are reflections of significant memories when
working with the young person from the client, parent, and
agencies that work with the child. Reflective diaries were
used to remember themes and symbols from sessions.